A novel pot-hole repair technology

A novel technique to repair existing potholes on UK roads. The technology results in an economical and practical solution to a significant transportation problem within the UK. It is expected to develop the technology on an ongoing basis and export the methodology when and where appropriate.